Superconducting Power Generators for Large Wind Turbines

One problem when we are trying to field super-big wind turbines is that all components involved become super heavy as well, particularly power generators. Heavier power generators require more robust foundation towers for support, which dramatically increase the cost of the entire system. The project is to investigate approaches of lightening up the next generation of utility scale turbines to generate 10 MW peak power. The major aim of this project is to develop a new compact superconductor-based generator able to work in both onshore and offshore wind turbines. Based on previous research work, it was proven that the weight when compared to conventional power generators could be reduced by at least 30% by applying superconductors. However, further work is required to analyse and improve the existing design; such as in regards to the superconducting windings and the cryogenic cooling system. The final objective is to build a 15kW prototype to prove the feasibility of the new lightweight power generator.